Digital re-employment and client engagement solution

BECOCO's digital "reemployment & client engagement" solution supports the fashion retail sector, one of the most impacted by COVID19. McKinsey has forecasted that if stores remain closed for two months, 80% of public fashion companies in Europe and North America will be in financial distress and that a large number of global fashion companies will go bankrupt in the next 12-18 months.
Our solution will enable currently jobless store assistants to continue their sales activity safely from home. It allows users to rapidly create personalised pdf lookbooks powered by AI-driven styling technology using a laptop or mobile device to engage the business' most valuable customers. This project is grounded in two strands of innovation:
1) Technical innovation: we create unprecedented AI-driven styling technology and 2) Employment innovation: out of work sales assistants can now quickly be re-employed from home and efficiently generate online sales for the business.